Craquelure: Ekphrastic Inquiry As Engagement With Art

This project performs and explores the ways in which poetic ekphrasis prompts, shapes and critiques our engagement with the past by examining the following questions: By what means and effects does ekphrastic poetry seek to invoke or recover historical events or characters? How does it engage with, or add to the historical complexities of the artwork that inspired it? Can ekphrastic poetry help us to deepen our engagement with, and understanding of past events, people and works of art? Could ekphrastic poetry be used as an effective tool for public engagement in museums?